Virtual Reality Music Label and Services

Stunt Double Music is creating a record label to showcase Northern Irish musical talent in cutting-edge VR formats. We expect that this area is soon to see significant growth and our mission is to provide artists from our province with the innovative VR technologies and expertise they need to compete on the global stage as modes of music consumption change rapidly.